Escaping traditional training – developing an escape room for enhancing cybersecurity skills and awareness

This project aims to develop an innovative escape room concept, drawing on dual expertise in cybersecurity and gamification of learning, that can be used to provide introductory cybersecurity training with learning outcomes that greatly exceed traditional training approaches, addressing a significiant skills gap.